University of Exeter and Hydro International Limited

To adopt and apply adjoint simulation methods to optimise the performance of water treatment systems for specific operational targets. To create new IPR for beneficial features, reduce time to market and minimise product development resource requirement.